Island Hydrogen

The project focuses on the integration of an electrolyser based refueller with renewable energy; this allows the refueller to act as a demand side management load which enables zero carbon hydrogen to be produced for use as a vehicle fuel, and for the utilization of renewable power. The project will design, build, install and validate two grid-connected hydrogen refuelling platforms on the Isle of Wight, with 100 kg/day and 15kg/day production capacities for the operation of a fleet of hydrogen vehicles. The refuellers will be used in a 12 month trial with FCEV and HICE vehicles. Education and Dissemination activities will target commercial, public and educational sectors.